QMUL EPSRC Capital Award for Core Equipment 2022/23

Investment in our world-leading, state-of-the-art facilities in (1) green energy research; (2) human cognition and social interaction will enable QMUL to maintain and improve our World Class laboratories to undertake cutting-edge research and provide world-leading facilities to maintain QMUL's and the UK's research competitiveness in renewable energy systems and cognitive science applications.

This investment will build on our strong institutional funding for our interdisciplinary, collaborative facilities that would support our academic community including early career researchers particularly new strategic hires, PhD students and technical staff.